Launch innovative flavours to diversify non-carbonated drink market

Carisips is reviving the non-carbonated drinks industry with a range of new and exciting flavours that are first to market of its kind. All drinks are free from preservatives, under 100 calories, packaged in sustainable aluminium cans and vegan friendly. Their innovative flavours will diversify the current options available and serve consumers who - cannot consume fizz, are from diverse communities, consuming less/no alcohol, seeking products with no artificial ingredients and want sustainably packaged products.

The brand will be working with manufacturers with state of art technology to bring this project to life.